University of Southampton and Vax Limited KTP 21_22 R3

To transfer and embed an innovative design capability which will enable the production of a new range of optimised products with advanced noise reduction capabilities, to exceed consumer expectations and meet stringent noise regulations in a highly competitive market.